The University of Salford and Scholl's Wellness Company Limited

To embed scientific and clinical knowledge on feet and foot health into R&D processes to enable disruption and advancement in the footcare market in the UK and overseas.